ICS/SCADA Risk Framework and Passive Network Appliance

Nettitude and Lancaster University are developing an ICS framework and network based appliance that will

provide end users within complex supply chains the relevant knowledge and visibility of their key areas of risk.

A common framework and approach will provide consistency across the supply chain and help identify the

priorities and actions needed to ensure a robust security posture is maintained.